Recreolisation and ongoing language contact in Zamboangueño Chavacano

My proposed PhD research seeks to document and analyse language change in Zamboangueño Chavacano (ZC), the dominant variety of Philippine Creole Spanish spoken in Zamboanga City, Mindanao. The processes of creolisation/decreolisation/recreolisation are for us instances of language change, that is, what happens all the time and for all speakers who acquire languages (see DeGraff, 2003). However, we cannot deny the historic and continuous colonising conditions which have had a lasting legacy on the development of ZC. This study shall set out to document and analyse the mapping between the outcomes of colonisation in terms of social mixing (displacement, migrations, loss of heritage languages, etc.) and acquisition patterns among ethnolinguistic groups such as the Tagalog, Bisaya, Sama, Yakan and Tausug.

This research will add to ongoing literature on language contact in Ibero-Romance linguistics and will be unique and unparalleled as the first large-scale empirical study of the multilingual environment in which we find ZC, combining state-of-the-art research methods, ethnography of communication for data collection, theoretical underpinnings within current generative theory, acquisition and sociolinguistics, all employed to the benefit of documenting the rich present and past of ZC despite its low visibility as a non-standardised language.